Novel E-Skin Morphology for Neuromorphic Fluidic Sensing

Biological systems exhibit remarkable tactile sensing capabilities, partly, by creating a close connection between body and environment using a widely distributed sensor network. Furthermore, the sensor morphology is close coupled with the underlying neural structures, which encodes the sensory information in spiking responses corresponding to contact events, which are well known for being a remarkably robust and energy efficient way to encode information. As a result, biological systems outperform artificial sensor in most tactile sensing tasks, especially, under real-world conditions.

To replicate these capabilities, we need to develop novel sensing systems with embodied intelligence. The theory of embodied intelligence suggests that behaviour is an emergent property of the interaction between a system's controller, morphology and environment. Current tactile sensing methods such as the neuroTac are highly responsive, however, they produce data that requires complex computational processing to be useful in neuromorphic computation. The introduction of reservoir computing which exploits a high-dimensional nonlinear dynamical system as a computational resource could contribute to a more energy efficient soft sensing system with embodied intelligence. Previous work in this field involved using genetic algorithms to optimise channel structure whereas, optimising output data has never been explored in the context of a physical sensor.

The goal of this PhD is developing a large-area sensor that leverages morphological features that can directly translate tactile sensory information into robust spiking data. The requisite to the development of this sensor is a design using principles of morphological computation that generates oscillating responses when stimulated. The first step is to develop a singular, which will be extended to a full network of channels that cover a larger 2D area, which, finally, will be used as a glove-like sleeve for a robotic hand.